Direct Digital Fabrication: Integration of Advanced Manufacturing Processes

Digital Fabrication is the direct manufacture of three-dimensional objects using additive or subtractive processes. Digital Fabrication enables agile, on-demand and fully automated production in a wide range of manufacturing contexts and is seen as a key enabling technology for future high-value manufacturing applications. Current Digital Fabrication technologies are however limited, in the range of materials which can be used, the processing speed and the resolution.

In particular, the ability to combine multiple materials, for example metals and plastics, in a single process is very restricted at present and therefore this project seeks to address these limitations. This will be achieved by using a multi-process integration approach to Digital Fabrication where the best process for the application in hand can be selected. It combines the advantages of additive manufacturing, laser based processing and ink jet printing technologies to deposit and integrate different materials within each layer.

The project addresses the fundamental scientific challenges required to interleave these different manufacturing techniques in order to achieve fine-grained control over the spatial distribution, microstructure and interface properties of the different materials to be laid down in each layer.

These challenges include;
1) The integration of different Digital Fabrication processes and the associated issues with the compatibility and transitioning between processing.
2) The use of configurable laser profiles to control droplet evaporation properties and as result gain control over the so-called 'coffee-staining' effect.
3) The use of laser-based surface texturing to improve the adhesion between the various layers to improve the overall mechanical properties of the part.

The project will provide the unpinning research to enable the production of three-dimensional structures from a range of materials. This research brings together a unique combination of academic expertise in laser-based processing, additive manufacturing, ink jet printing and applied mathematics from four of the UK's leading research-led universities along with a consortium of industrial partners with strong track records in innovation for high value manufacturing applications.

Potential impact
This research is expected to have significant commercial, technological and scientific impact as it will enable the production of multi-material Three-Dimensional geometries. The integration of novel manufacturing processes will provide unprecedented agile and more cost effective manufacturing processes with complexity and geometry no longer affecting manufacturability. Digital Fabrication will enable the creation of innovative products, through the design and integration of new materials. The resultant long-term impact of this research will benefit our industrial consortium and UK industry as a whole to develop new business models, innovative products and the creation of new supply chains. The beneficiaries of this research are:

- UK industry will benefit from this multi-disciplinary research through increased scientific knowledge creating new applications areas for Digital Fabrication.

- The industrial partners will not only directly gain from the research developed in this project but also from the new relationships formed between the academic institutions and industrial partners which will continue well after the project has completed.

- Academic Research will benefit from increased cross-disciplinary research and the new links arising between academics while also expanding the universities world leading research portfolios. The project will directly complement a number of ongoing activities in high value manufacturing research. It will generate the underpinning research for the production of bespoke multilayer electronic circuits contained within a 3D geometry. In addition, it will form the basis for future developments in electronic packaging to enable embedding of electronics and sensors during the build process. The outputs from this research are also expected to have farther-reaching impact in fields such as: printed electronics, microsystems and medical devices. The models developed during the project will benefit various other areas in the mathematical sciences such as fluid dynamics, numerical analysis and partial differential equations.

- The EPSRC Centres for Innovative Manufacturing will directly benefit from this research, particularly the Centre in Additive Manufacturing from the increased scientific understanding of the use of surface modification to improve adhesion and wettability of AM deposited layers and from multi-process alternatives to solve various problems arising from multi-material integration. The will also benefit the Centre in Laser-based Production Processes by opening up new application areas in hybrid AM processes.

- UK skills base in high value manufacturing will directly benefit as a result of training and the development of skilled researchers in this field (PhD and 4 RAs). This seed-corn funding will also help develop future potential leaders in manufacturing research, by providing them with the resources to undertake ground-breaking multi-disciplinary research for the benefit of UK manufacturing and at the same time facilitating them to grow and develop their networks through collaborative research.

-The public and Society - The creation of bespoke, mass customised production has greater benefits to society enabling products to be tailored to the application in hand. In addition, the layer based manufacturing approach of Digital Fabrication helps to secure UK manufacturing technologies against the increasing scarcity of raw materials, energy and other resources through the reduction of process steps and material wastage, benefiting the overall economy and environment. The impact of the UK being at the forefront of Digital Fabrication research will provide a positive economic benefit to the overall economy through ensuring the UK has a significant share of this market and the creation of new jobs.